Advanced Aeroponics 2: Value engineering to unlock 3x ROI in horticulture

This project centres on the optimisation and evaluation of LettUs Grow's Advanced Aeroponic technology to reduce cost and improve energy efficiency, unlocking significant existing commercial interest in LettUs Grow's Aeroponic Rolling Bench products.